Water Treatment

NEM has exploitation rights in a novel electrolytic technology in the water treatment and industrial cleaning/disinfection sector. The technology avoids the disadvantages of rival technologies. Some markets for the technology have been explored; the company now needs access to a thorough independent market review to provide guidance on which are the most profitable markets to pursue selectively in the future. NEM is working with an expert with a good knowledge of underlying chemistry (and its robustness in the wide range of potential applications) and the necessary wide knowledge of commercial markets to construct a long list of novel opportunity sectors/contacts and refine it to a short list of the most promising from a commercial stand point.